Fundamental Study of Adsorbed Intermediates of the Pt-Catalysed Oxygen Reduction Reaction

The initial objectives of this study have been to extend the work on microelectrodes to polycrystalline Pt macroelectrodes to establish a Pt-specific charge density associated with the reduction of Oads. Microelectrodes possess unique properties which facilitated the discovery of Oads but these species have now been observed using cyclic voltammetry at rotating disc electrodes (RDE), displaying a stripping peak characteristic of the reduction of surface-bound species. This observation could enable the study of Oads at real LTFC catalysts using well established methodologies for catalyst deposition on RDE. 1This presentation discusses the results obtained at macroelectrodes which support previous conclusions, and illustrates the sensitivity of fundamental techniques in electroanalysis.